Reimagining Recruitment

Ask a typical eight-year-old to describe a scientist and they will likely repeat the stereotype of the lone genius: a middle-aged white man in a lab coat. We know that in fact the best research in science, technology, engineering and mathematics is produced by collaborative teams of diverse membership who each contribute different skills and perspectives. Nonetheless, the stereotypes remembered from childhood are sadly persistent and research shows they can influence important decisions, especially in recruitment. The vision of this proposal is to reimagine academic recruitment, providing alternative routes for academic research candidates to demonstrate their skills.

To embed real cultural change, it is necessary not just to tell people that they would be better off working with a more diverse team, but to show them. We propose to achieve this by implementing and directing a programme of "incubator" events - academic research workshops in which senior academics work alongside postgraduate students and other early-career academics, potentially with industrial partners, in an accessible and inclusive environment for a period of 3-5 days.

At the same time, we will conduct an interlinked programme of research into the experiences of early-career researchers in STEM subjects and the efficacy of alternative recruitment strategies in academia. This will enable the development and communication of evidence based policy to drive cultural change in science and technology higher education and more widely.

Potential impact
The beneficiaries of this project will be:

- Early career academics, especially those from currently underrepresented groups.
STEM subjects unfortunately suffer from outdated and unhelpful clichés of individual genius that are known to correlate with inequality of representation. The incubators will give senior academics and any associated non-academic partners the opportunity to discover the talents of those who may not have made it through a traditional CV sift. Working collaboratively in situ will provide a different and more informative view than the traditional interview/presentation experience that will lead to a broader range of people being considered for postdoctoral positions and permanent academic posts.

- HE institutions and STEM employers.
The cutting-edge research undertaken in STEM subjects is highly collaborative in nature, and across the sector there is generally recognition within management that diversity is beneficial to performance. However, the pace of culture change has been slower than desired for many employers. Breaking the cultural barriers to the creation of diverse teams must start with recruitment - our two work packages will together identify and communicate improved recruitment practices, and implement activities that ensure greater diversity of candidates for junior positions.